Manchester Metropolitan University and Sesi Technologies Limited AAKTP 23_24 R1

To develop 'FarmSense' - an affordable, modular Internet of Things enabled pre-harvest test and predictive analytics solution.